Neutrino Oscillations with the NOvA Experiment

The study of neutrino oscillations could help us to understand the origins of our matter-dominated Universe. In this project, I will work on the long-baseline neutrino oscillation experiment, NOvA, which uses an intense accelerator produced neutrino beam to study neutrino oscillations. A near detector characterises the beam at Fermilab, close to Chicago in the USA, and a far detector in northern Minnesota measures the oscillated neutrino spectra. I will conduct research into fundamental particle physics by using the NOvA data to measure the physical parameters governing neutrino oscillations. This will involve the use of computer science techniques such as machine learning, and various statistical methods.